Optimising building assessments

The development of a semi-intelligent system to allow self-assessments of energy ratings and proposed improvements to your property, which demonstrate investments and savings in terms the user wishes to see.